Developing drug discovery assays for primary human immune cells using high-throughput MALDI-TOF mass spectrometry

In the high-throughput screening (HTS) process of the drug discovery pipeline, in vitro assays are used to evaluate the efficacy of compound libraries against a specific drug target. Currently, fluorescence and chemiluminescence are the most common methods used in HTS assays. As an exciting new tool, next generation matrix-assisted laser desorption/ionization (MALDI) time-of-flight (TOF) mass spectrometry (MS) instruments have been implemented for HTS approaches in drug discovery. They provide the advantage of being highly sensitive, robust, fast and label-free in comparison to the currently used fluorescence-based methods. Moreover, these new MALDI-TOF-MS instruments can now be integrated with full automation platforms and workflows. In recent years, it has been demonstrated that MALDI-TOF MS based in vitro assays can be used to directly monitor products and substrates of a diverse range of enzymatic reactions. These direct readouts have since been used for screening small molecule activators and inhibitors against a variety of protein targets and shown to correlate with fluorescent based assay results. Transferring this technique onto large scale drug discovery workflows will provide the great advantage to work with label free substrates.

MALDI-TOF MS can also be used for cellular assays, although this technique is not well established in the industrial setting and therefore requires characterisation of cells. There is a great need for biologically relevant models in order to improve the translation from possible drug compound identifications into the clinic. In particular, this applies to human primary and induced pluripotent stem cell derived immune cells, which are already used in early phase drug discovery, to better describe the human biology. They play important roles in auto-immunity and in cancer. Currently, cellular assays are based on established cell lines and therefore using human primary and induced pluripotent stem cell derived immune cells assays will allow the implementation of biologically relevant models in the drug discovery pipeline which can improve the efficiency of HTS processes.

The PhD project will focus on the development of biochemical high-throughput screening workflows for drug discovery, as well as explore and further understand cell-based models on a MALDI-TOF MS platform. These techniques will be applied to attractive targets within the immune response, as well as primary immune cells as they are targets for anti-inflammatory drugs and drugs in immune oncology. Recently, many drug discovery campaigns are focusing on immunotherapy that uses the own immune system to fight cancer. This project is based in the laboratory of Professor Matthias Trost at Newcastle University and will be conducted in collaboration with GlaxoSmithKline (GSK).

Potential impact
The CDT has five primary beneficiaries:
The CDT cohort
Our students will receive an innovative training experience making them highly employable and equipping them with the necessary knowledge and skillset in science and enterprise to become future innovators and leaders. The potential for careers in the field is substantial and students graduating from the CDT will be sought after by employers. The Life Sciences Industrial strategy states that nearly half of businesses cite a shortage of graduates as an issue in their ability to recruit talent. Collectively, the industrial partners directly involved in the co-creation of the proposal have identified recruitment needs over the next decade that already significantly exceed the output of the CDT cohort.
Life science industries
The cohort will make a vital contribution to the UK life sciences industry, filling the skills gap in this vital part of the economy and providing a talented workforce, able to instantly focus on industry relevant challenges. Through co-creation, industrial partners have shaped the training of future employees. Additional experience in management and entrepreneurship, as well as peer-to-peer activities and the beginning of a professional network provided by the cohort programme will enable graduates to become future leaders. Through direct involvement in the CDT and an ongoing programme of dissemination, stakeholders will benefit from the research and continue to contribute to its evolution. Instrument manufacturers will gain new applications for their technologies, pharmaceutical and biotech companies will gain new opportunities for drug discovery projects through new insight into disease and new methods and techniques.
Health and Society
Research outputs will ultimately benefit healthcare providers and patients in relevant areas, such as cancer, ageing and infection. Pathways to such impact are provided by involvement of industrial partners specialising in translational research and enabling networks such as the Northern Health Science Alliance, the First for Pharma group and the NHS, who will all be partners. Moreover, graduates of the CDT will provide future healthcare solutions throughout their careers in pharmaceuticals, biotechnology, contract research industries and academia.
UK economy
The cohort will contribute to growth in the life sciences industry, providing innovations that will be the vehicle for economic growth. Nationally, the Life Sciences Industrial Strategy Health Advanced Research Programme seeks to create two entirely new industries in the field over the next ten years. Regionally, medicines research is a central tenet of the Northern Powerhouse Strategy. The CDT will create new opportunities for the local life sciences sector, Inspiration for these new industries will come from researchers with an insight into both molecular and life sciences as evidenced by notable successes in the recent past. For example, the advent of Antibody Drug Conjugates and Proteolysis Targeting Chimeras arose from interdisciplinary research in this area, predominantly in the USA and have led to significant wealth and job creation. Providing a cohort of insightful, innovative and entrepreneurial scientists will help to ensure the UK remains at the forefront of future developments, in line with the aim of the Industrial Strategy of building a country confident, outward looking and fit for the future.
Institutions
Both host institutions will benefit hugely from hosting the CDT. The enhancement to the research culture provided by the presence of a diverse and international cohort of talented students will be beneficial to all researchers allied to the theme areas of the programme, who will also benefit from attending many of the scientific and networking events. The programme will further strengthen the existing scientific and cultural links between Newcastle and Durham and will provide a vehicle for new collaborative research.